London South Bank University and Firstco Limited

To develop virtualised platform for application of Supervisory Control and Data Acquisition (SCADA) in strict safety and security regulatory markets. Demonstrate integration capability of the same.